Develop new revenue opportunities for musicians who use our live, remote collaborative music-making app

Endlesss is a live collaborative music-making app for iPhones and iPads. It allows multiple musicians in remote locations to 'jam' music together live.

Professional musicians rely heavily on live performances for their income. This revenue stream has been annihilated by the COVID-19 crisis.

Professional musicians have been using Endlesss to connect and perform live together remotely. Potential opportunities are emerging for musicians to generate revenue using our technology.

In this project we will trial and develop 2 new ways for artists to connect with their fans, provide value and generate revenue by using Endlesss.

* Stream live, remote collaborative performances with band members and other artists using Endlesss.
* Collaborate live with fans through exclusive ticketed jams on Endlesss